Searches for Higgs pair production with the ATLAS Experiment at the LHC

The discovery of Higgs boson was announced by the ATLAS and the CMS collaborations in 2012 and since then a substantial progress has been made measuring its properties, including mass, spin and couplings to other particles. However, the ultimate test of electroweak symmetry breaking (ESWB) can only be obtained by reconstructing the characteristic Mexican-hat-shaped potential. Measurement of the Higgs self-coupling via production of Higgs boson pairs provides a unique direct probe of this potential, giving a key handle on many of the open questions in the Standard Model.

The cross section of Di-Higgs production is about 1000 times smaller than the single Higgs production cross section. The analysis will be using data from ATLAS detector during Run2 and partial Run3. It will constrain the di-Higgs production cross-section and the self-coupling and set limits on various resonant and non-resonant new physics models. The analysis will use the events in which one of the Higgs decays into b-quark and the other into a pair of tau leptons and it will be focused on the channel in which both tau decay hadronically.